Coideals in representation theory and integrability

Representation theory is a vibrant branch of mathematics which is devoted to study of symmetry. Objects encoding symmetry are known as groups, and groups act on geometric configurations which are called spaces. A particularly nice class of spaces with a lot of symmetry are the so called symmetric spaces which were discovered at the beginning of the twentieth century by E. Cartan.

If one combines representation theory with the concept of deformation quantisation, which describes the transition from classical to quantum mechanics, then one obtains quantum groups which have been intensely studied since the mid-eighties. Quantised versions of symmetric spaces exist in this theory as coideal subalgebras.

A quiver is a combinatorial gadget which plays a fundamental role in the representation theory of finite-dimensional algebras. The first part of this project is devoted to the surprising observation that coideal subalgebras naturally appear in the representation theory of quivers. The representation category of quivers is particularly nice. If one finds a torsion class in this category, then this produces a coideal subalgebra for the corresponding quantum group. The project aims to investigate this correspondence, and to apply it to ongoing efforts to classify coideal subalgebras. Ideally, this will lead to a new insights about both, coideal subalgebras and representations of quivers.

The second part of the project is devoted to coideal subalgebras for symmetric spaces. In physics one needs infinite dimensional versions of coideal subalgebras, but luckily good candidates have been constructed recently. The project investigates the role played by these coideal subalgebras in physical models. One aim is to find out if they lead to solutions of the so called reflection equation which describes scattering of particles in a one-dimensional half-infinite system. Another question concerns radial part calculations in the infinite-dimensional case which should provide solutions of classes of physical equations which generalize the Calogero-Moser system.

Potential impact
The proposed research is part of pure mathematics. Many areas of pure mathematics have eventually led to surprising new technological developments, for example in cryptography (elliptic curves), image processing (Fourier transform), radiology (Radon transform), or crystallography (group theory), which constitute a manifest economic and societal benefit. However, I do not expect the suggested research to have any impact of this kind.

The project will have significant academic impact. The suggested project is expected to lead to important mathematical results which will be of great interest to an international research community. The project aims to develop a new perspective on coideal subalgebras and to explore new relations to the representation theory of quivers. This new perspective will help with the existing classification problem for coideal subalgebras and generate pathways for future research. The study of coideal subalgebras in integrable systems is so far mostly example oriented. The questions about the reflection equation for quantum symmetric Kac-Moody pairs will unify the perspective. Similarly, the suggested radial part calculations will address long-standing questions by Cherednik and others.

While the subject area of the project is firmly rooted in representation theory, a vibrant discipline of modern mathematics, the project also provides ample links to other areas of mathematics and mathematical physics. I expect significant benefit to come from interaction with researchers in neighbouring disciplines, such as integrable systems.

Presently, the algebra group at Newcastle University consists of seven staff members and four PhD students but there are no postdoctoral researchers. Academic life thrives if a group or a department comprises all career stages. The research assistant will fill a significant gap in our pure mathematics group. He/she will interact equally with postgraduate students and with staff members. He/she will contribute youthful enthusiasm and energise the department. The research assistant will be a valuable addition to the School of Mathematics and Statistics at Newcastle University.

Indeed, the main societal and economic impact of the suggested research project outside academia lies in the person of the research assistant. The research assistant will most likely be strengthening the British economy after completion of the project, either as a lecturer in higher education or by joining industry. Probably he/she will move to the North-East of England and strengthen the region.

The present funding situation for young researchers in mathematics and theoretical physics in Britain is not easy. There is a serious shortage of positions which allow the transition from a PhD degree programme to a scientific career. This is so despite the fact, that industry and finance welcome young mathematical researchers into their ranks after a postdoctoral period.

The present project provides one such position which allows an early career researcher to engage deeply with a scientific subject. He/she will interact with an international community and grow as a scientist. This will make him/her a more inspiring lecturer at a later career stage, and it will also turn him/her into a more resourceful professional, should he/she subsequently take on a position in industry. The research project will be a valuable experience for the researcher and will prepare him/her to contribute in many societal and economic contexts.